Scotland's First Accessible Virtual Production Studio

In a boundless world of creativity, the tools for creation should be just as limitless. Virtual production has revolutionised filmmaking, fueling creativity and minimising environmental impacts. However, the high costs and space requirements have made it inaccessible for many independent filmmakers, SMEs and everyday creatives.

FoSho STUDIOS is changing that by developing an innovative solution. Our Mini Virtual Production Studio will offer a flexible and cost-effective approach, empowering a wider range of creative businesses and independent artists to leverage the benefits of virtual production.

With our compact and versatile solution, content creators can unleash their creativity and access any location from one location, all while reducing carbon emissions.